An innovative platform for analogue audio processing using digital gain control that could expand its availability up to the seventy-fifth percentile

Karno Sound Limited (Karno), with its research and development team led by Sarah Norman, assisted by Director Adam Pierce, and consisting of Ian Steele, George Ainscough, and Charles Engleback, is a UK audio SME developing Sepia, a software-controlled hardware platform for analogue audio processing. This has recently been rediscovered by professionals and prosumers, but its use of technology from the 1970s hampers its adoption in home studios and live events, which are both key to the music industry's recovery from COVID-19\. Sepia offers modularity and collaboration with other manufacturers while maintaining the original sound with analogue hardware, being strong enough for rigorous touring and enabling new sonic possibilities for its format.